Cosmological tests of gravity using large-scale structure observations

In this project the student will improve on previous methods to test gravity using cosmological observations of galaxy clustering and clusters of galaxies. They will use new, state-of-the-art, hydrodynamical galaxy and cluster simulations to assess the impact of modified gravity on various galaxy and cluster observables. One particular focus will be quantifying the effect and uncertainty of galaxy-halo connection using simulations, and assessing the impact of such uncertainty on the use of redshift-space galaxy clustering to test gravity models. They will aim at producing updated constraints on gravity theories from cluster observations, such as number counts, SZ effect, and cluster gas/lensing profiles.